Timothy Cunningham

Understanding the bulk chemical composition of exoplanets is critical for advancing our knowledge of planetary formation and evolution. However, direct measurement of compositions for planets orbiting distant stars remains impossible. This limitation is addressed through the study of white dwarfs – the remnants of Sun-like stars – which offer a unique window into the composition of exoplanetary material once these stars die.
White dwarfs form when a main-sequence star expels a significant portion of its mass, leaving it to collapse into a dense, compact object. The gravitational perturbation caused by this mass loss can redirect nearby planetary bodies to spiral inward and accrete onto the white dwarf's surface. Spectroscopic analyses reveal the presence of metals in over a quarter of white dwarf atmospheres, evidence of accreted debris from planetary disintegration. This process presents a rare opportunity to decipher the elemental make-up of these exoplanetary bodies.
To harness this opportunity, accurate atmospheric models of white dwarfs are crucial, particularly in understanding how convection operates within these remnants. Traditional one-dimensional models significantly underestimate the extent and effects of convection, in particular convective overshoot – a phenomenon where turbulent convective motions extend beyond their expected boundaries. During this fellowship, I plan to address this gap by developing sophisticated three-dimensional radiation hydrodynamic (RHD) simulations, which provide a more realistic depiction of convection in white dwarf atmospheres, specifically focusing on convective overshoot and mixing processes.
The primary focus will be on ageing white dwarfs, older than 450 Myr, where convective zones deepen and dynamic processes like internal gravity waves become significant. By producing state-of-the-art 3D models, I aim to better capture the behaviour of these evolving atmospheres and improve the accuracy of chemical abundance measurements derived from spectroscopic data.
My interdisciplinary approach bridges fluid dynamics and astronomy, employing advanced computational techniques and leveraging novel observational strategies for the Galactic population of white dwarfs. These efforts will be aligned with the latest observational data from next-generation instruments, enhancing our ability to interpret white dwarf spectra and the history of accreted material.
Currently, there are about 360,000 known white dwarfs, with an estimated one-third actively consuming remnants of exoplanetary systems. This provides an unparalleled dataset for examining the lifecycle of exoplanetary material and offers crucial insights into the ultimate fate of our own Solar System. My research will significantly advance our understanding of the elemental composition of exoplanets, contributing to the broader field of planetary science.